Smart IMAging for Nuclear "SIMAN"

Public description
This project will develop the use of 3D vision in alpha glovebox operations. It is led by SME i3D robotics with the National Nuclear Laboratory as a project partner. The team will develop a 3D stereo vision system that is capable of operation in alpha glovebox environments. This will allow glovebox operators to view the contents of a scene using 2D images or 3D models. Algorithms will also be produced to highlight objects which are deemed sharp or hazardous. A further aim of the project is to interface the systems with robotic and AI (RAI) technologies currently used in nuclear decommissioning. This will allow for autonomous cutting of gloveboxes as well as sorting and segregating nuclear waste. Through a combination of these aspects, the system will also be aimed at advancing the "no-arms-in-gloveboxes" where the contents of a glovebox will be displayed and controlled through robotic systems or teleoperations.